Protecting Children and their Data Online: RegTech in Covid-19

TrustElevate is a technology solution which aims to solve challenges to the protection of children online and make the internet a safer place for kids. We are the first company globally to make it possible to verify a parent-child relationship, age-check children and obtain parental consent. In checking children's ages, we want to make sure that businesses can deliver age-appropriate content and services to children, who can, in turn, be safe and secure in the knowledge that they're learning, playing and growing in online environments tailored to suit them. Parents, too, can be assured that their kids are protected online. Our parental relationship and consent verification also enables robust digital parenting, so parents can grant, deny and even pause their child's access to online services.

The verification processes which facilitate these outcomes are done by conducting privacy-preserving checks against authoritative data sources. TrustElevate doesn't store the information being checked and uses tokens to share this information with platforms, apps and websites so they don't get to store it either. This way, we build trust between parents, children and the online businesses they engage with! Not only that, but in enabling companies' secure processing of children's data, TrustElevate enables them to comply with regulatory requirements, building trust between government and companies as well as parents and kids. Our solution is working to make the internet a safer environment for children, building trust between everyone involved and facilitating a more robust digital ecosystem and economy.